Takemitsu and the Steel Pavilion: Spatial Timbre as a parameter of composition

This research will examine the concept of 'spatial timbre' as a parameter of composition, as suggested by the Japanese composer Toru Takemitsu (1930-1996) and explored through his multichannel installation at Osaka World Expo '70. Unlike any previous works in this medium, Takemitsu used the technique of balancing the noise spectrum of sound in orchestration, to create 'sound movement'. My investigation into the untapped archival materials will advance the understanding of 'spatial timbre'. This will be exercised and extended by my practice as a Japanese composer and performer based in London, creating a new multichannel surround sound composition.

Through this practise-based research, I will seek to define 'spatial timbre' as a compositional method, juxtaposing theories of 'spatiality' and 'timbre' in Western and Japanese music - a method which Takemitsu developed to create 'movement' in surround sound. Although empirical studies of pitch have proven cross-modal correspondences with motion, studies of timbre have been limited. Therefore, Takemitsu's 'spatial timbre' is a unique method that would add a new perspective to contemporary modes of spatiality.

In 1970, Takemitsu became the artistic director of the Steel Pavilion at the Osaka World Expo, collaborating with architect Kunio Maekawa, visual artist Keiji Usami and NHK sound engineer Satoshi Fujita, in writing and curating new works for the Space Theatre - a circular concert hall, consisting of 1008 loudspeakers, laser lights and mirrors that changed patterns according to the sound. For this space, Takemitsu wrote Crossing for orchestra, two choruses and four soloists, and a Tape Montage, Years of Ear, What is Music?. In his essay Mirror of Tree, Mirror of Field (1975), Takemitsu reflected on these works, stating that 'Spatiality and spatial timbre - timely textures of sound images - have been added as important parameters in the construction of music'.

Throughout his essays and interviews, Takemitsu often refers to his own theories of 'space' (minus-space) and 'timbre' (noise), which were derived from traditional Japanese aesthetics and his works in musique concète, radio drama and film. These are significantly different from Western theories of spatiality, which were already established by composers such as Karlheinz Stockhausen and Iannis Xenakis. Both of these composers were also commissioned to write works for the Pavilions at Osaka World Expo, and the majority of scholarly attention have been given to their works thus far. Despite the historical importance of this event, often referred to as the climax of intermedia collectives in Japan, there have been no in-depth study of Takemitsu's work at the Steel Pavilion. This research will redress this lack, through the analysis of the unpublished scores. Moreover, by utilising my compositional practice, I will investigate and show how 'spatial timbre' as a parameter is effective in providing a new impetus to the spatialisation of music, and its relation to the embodied multimodal perception of sound.

As Osaka prepares for its next World Expo in 2025, this research is timely, and will make a unique contribution to the study of aural architecture and the music of Takemitsu.